GCRF Decent Work: Decent Work in Regional Value Chains: Promoting Public-Private Governance in Sub-Saharan Africa

The growth of South-South trade involving Southern lead firms and end markets presents critical challenges for the governance of decent work. However, we have limited information on whether the commercial dynamics of domestic and regional value chains (RVCs) coordinated by Southern lead firms undermine decent work. Or do they provide new channels for promoting labour standards through multi-stakeholder public-private alliances based in the global South? Can governance of RVCs in Southern markets become more ethical leading to labour outcomes that support sustainable development? This study aims to address this critical gap by asking: What are the implications of regional and domestic value chains in the global South for public-private governance and regulation of decent work in global production? This has key policy implications for the potential development of Southern-based multi-stakeholder public-private 'ethical trade platforms' to support Sustainable Development Goal 8 (SDG8) on decent work. The research addresses this question on three fronts.

First, empirically it examines South African and Kenyan retailers that coordinate value chains domestically and across the sub-Saharan Africa (SSA) region. African producers have long supplied multi-national companies (MNCs) through global value chains (GVCs). MNCs apply private governance of social standards (codes of labour practice and fair trade) as a result of civil society campaigns to hold them to account for decent work deficits in GVCs. However, commercial pressures on suppliers to reduce costs and meet delivery criteria often undermine social standards. Production can shift to suppliers with weak labour rights and intensify use of precarious workers. Private social standards have been largely ineffective in securing decent work for precarious workers, many of whom are women. There are now calls for public governance (national labour regulation and social clauses in trade agreements) to play a greater role. Increasingly SSA suppliers also sell into RVCs coordinated by South African and some Kenyan retailers. This research focuses on sourcing by South African and Kenyan retailers of horticulture and garments from South Africa, Lesotho and Kenya. It assesses the implications for attaining decent work, especially for precarious female workers. It examines whether the spread of RVCs imply greater commercial challenges for labour, or could provide a channel for enhancing public-private governance of decent work.

Second, analytically the research advances global value chain and global production network (GPN) approaches to governance combined with gender analysis of decent work for precarious labour. It adapts polycentric analysis of public and private governance of RVCs to incorporate 'joint and several' accountability for decent work. This extends beyond direct employers, involving wider commercial actors that can influence working conditions, including buyers, suppliers and labour contractors across different value chain tiers. It provides an analytical framework for examining governance of decent work in RVCs that overlap with GVCs. This has important implications for analysis of how linkages between public and private governance can be enhanced to support attainment of SDG8.

Third, policy wise the research combines an inter-disciplinary team working in close collaboration with the UK Ethical Trading Initiative (ETI). ETI has strong connections in sub-Saharan Africa through its company, NGO and trade union members, and with MSIs in South African and Kenya. We aim to provide a research informed contribution to examining how Southern-based multi-stakeholder alliances involving government, commercial and civil society actors could be tailored to South African and Kenyan RVCs. The research will inform ETI's 2020 vision of promoting new 'ethical trade platforms' in Africa as a new model of sustainable development in support of SDG8 on decent work

Potential impact
The main impact intended from this research is to inform more effective multi-stakeholder alliances within the global South, involving companies, civil society and government actors that promote greater synergy between public and private governance leading to decent work outcomes for all workers. Interdisciplinary collaboration between academics at the Universities of Manchester, Cape Town and Nairobi and the Ethical Trading Initiative (ETI) is designed from the outset to maximise impact of the research across key policy, private sector and academic beneficiary groups. ETI is a multi-stakeholder organisation with approximately 100 company members, plus 16 NGOs and trade union federations. We identify 3 beneficiary groups:

First, the policy community concerned with the public and private governance of decent work in shifting regional value chains including: Multi-lateral (WTO, EU) and regional (SADC, EAC, COMESA) trade bodies and trade negotiators. International organisations (e.g. ILO, ITC, UNIDO, UNDP and World Bank). International, regional and national NGOs (e.g. Fairtrade Africa, WoF in South Africa, and KENAFF and CARE in Kenya). Trade unions (e.g. IUF, IndustriALL, SACTWU, SACCAWU, and FAWU). National government agencies located in South Africa and Kenya (e.g. Ministries of Agriculture, Industry, Trade and Labour). It will also inform implementation of the UN Guiding Principles on Human Rights (UNGP), linking the state's duty to protect with companies duty to respect labour rights globally, nationally and locally. The intended impact of these activities is greater engagement by public agencies with private actors in Africa.

Second, representatives of the private sector - including regional retailers from South Africa and Kenya, as well as UK/EU based importers and retailers with international operations sourcing products from the selected sectors in SSA. Partnership with the ETI on this project will play a critical role in providing access and engaging companies. The research is aligned and will contribute to ETI's 2020 organisational strategy to support an emerging international network of ethical trade platforms, of which South Africa is a priority (ETI 2105). Such multi-stakeholder public-private alliances based in Africa aim to engage local stakeholders in the decent work agenda, in order to more effectively promote attainment of the UNGP and SDG8.

Third, the academic community in the UK/EU, the sub-Saharan Africa region and also internationally. In particular, this includes academics working in the cognate disciplines of development studies, economic geography, sociology, law and international political economy. An important component involves strengthening the capacity of Southern academic research partners. This will be achieved through convening methodological and training activities for Masters and PhD students at the Universities of Cape Town and Nairobi, as well as facilitating engagement of these institutions in research and policy dialogue. The academic community will further benefit from analytical and methodological advances provided by the project through in-depth examination of commercial and governance dynamics in the context of regional and domestic VCs and the associated teaching resources that will stem from this conceptual advancement.

The research will inform future strategies to scale up public-private alliances in the global South. ETI, associated members and wider labour practitioner networks (e.g. sister ETI organisation networks IEH, ETI Norway, and DIEH, ETI Denmark) will be informed by the implications of these developments for the potential generation of Southern-based multi-stakeholder ethical trade platforms. In sum, the focus on how to establish more effective ethical trade platforms within Africa, involving public, private and civil society actors, will act as a beacon for similar alliances elsewhere in the global South.